Newcastle University & Rain Data Limited

To embed a data analytical expertise to improve the service offering to their customers, leading to an enhanced parts recommendation in the automotive after-market and improved service to customers.